FLUF Connect: Differentiated Crosslisting for Online Resellers

FLUF Connect is a crosslisting web application that enables multi-channel scale, by automating listing and synchronising inventory after sales across various e-commerce channels. FLUF Connect is designed to increase society's propensity for reuse in the long term, by making it quicker to resell in the short term through the maximisation of a product's discovery potential.

FLUF Connect's features are set apart by being built on top of FLUF.io, our established resale marketplace. These include allowing omni-channel loyalty scheme creation, effortless consignment selling, AI-powered automated inventory sourcing and managed selling for stock listed on FLUF.io.

The existence of our marketplace also enables a distinct pricing model that's amenable to sellers. Because we are incentivised to manage as many products through our marketplace as possible, we are able to offer a flat rate of £10 regardless of the size of the catalogue being managed. This is in contrast to comparable services that scale their pricing with the size of the inventories managed.

Our initial focus is clothing resale. However, FLUF Connect's product taxonomy design is highly malleable, thus allowing for speedy category expansion for when the occasion arises. Likewise we plan expansion beyond the UK upon achieving sufficient scale.